Development of an Intervention to Support the Wellbeing of Adolescents in Football Academies via Engagement in Protective Leisure Practices

The aim of this interdisciplinary PhD is to co-develop a complex intervention in collaboration with
a co-design partnership group, to support adolescent wellbeing in football academies.